Generative AI and Foundation Models in Multimodal Biomarkers Exaction and Analysis

This Ph.D. study is poised to generate multiple positive impacts across different sectors. From a company
perspective, my proposal is in line with MindRank's vision and is expected to yield software prototypes for cellular
imaging and knowledge graphs, as well as secure multiple patents, thereby bolstering the company's R&D
capabilities. For YangLab and the Bioengineering Department, this project promises to encourage interdisciplinary
collaboration, leading to research that will be published in high-impact journals, which will enhance the application of
foundation model for biomedical research. Ultimately, this project has the potential to make a profound impact on
global healthcare by streamlining the drug discovery process, improving clinical outcomes, and providing healthcare
professionals with updated, visual representations of medical knowledge, thereby contributing to the overall
enhancement of medical research and healthcare delivery.